SERG ONE DBS – an intelligent mechanomyography sensor platform for precise, deep brain stimulation parametrisation to treat Parkinson’s Disease

**SERG ONE DBS - an intelligent mechanomyography sensor platform for precise deep brain stimulation parametrisation to treat Parkinson's Disease**

SERG Technologies (Imperial College spin-out), in partnership with St George's University Hospitals NHS Foundation Trust, propose a 15-month industrial research programme focused on developing and evidencing the technical capabilities of our current offering, SERG-one, a patented TRL4 telemedicine, symptomatic assessment device, to become the clinical assessment arm of a novel closed-loop treatment solution for motor symptoms of Parkinson's.